Re Fibres - Using advanced deep learning, computer vision models, multispectral sensors & automated robotics to develop an end-to-end UK recycling framework for textile waste

Using advanced deep learning, computer vision models, multispectral sensors & automated robotics to develop an end-to-end UK recycling framework for waste garments.